University of Hertfordshire and Southend-on-Sea Young Men's Christian Association

To establish an innovation culture that will become more resilient to disruptions, grow capacity to implement new business models, raise the profile, modernise, digitise and future-proof stakeholder engagement activities, all leading to greater social good and sustainability with increased service provision.